Open data for Sheff.biz

This project will create use cases and technology proof of concepts to the automation of a local business news gathering, analysis and curation process that will generate a valuable database of economic activity within a region. This database will be presented as opendata via suitable APIs.